Stellar Clusters as the nurseries of black holes

There is no object more extreme than the black hole. As heavy as up to ten billion suns, black holes are so compact that the fabric of space itself will warp in their presence; an effect so strong that not even light can escape. But if light cannot escape from a black hole, then how can we detect them?

Although hypothesised in 1784, we have only just developed technology sophisticated enough to image the shadow of a black hole for the first time, more than two centuries since their inception. But there are easier ways. One can also detect black holes by the gravitational interactions with nearby stars. Stars orbiting the supermassive black hole at the centre of the Milky Way, for example, reach speeds of thousands of kilometres per second, making it possible to identify the black hole's presence.

On a much smaller scale, I developed a similar technique that led to the discovery of the first black hole in a star cluster. This black hole is nowhere near the mass of the supermassive ones at the centres of galaxies, but instead is around four times the weight of our Sun. Star clusters contain up to millions of stars, densely packed together by gravity. The more massive of those stars turn into stellar mass black holes after they exhaust their fuel and die, hence star clusters appear as ideal nurseries for black holes.

On the other hand, we have little understanding of how the supermassive black holes residing in the centres of major galaxies form. Several formation scenarios have been put forward to explain their presence, but it remains unclear which scenario - if any - is correct. A crucial question in this respect is if galaxies of lower masses, so called dwarfs, also harbour massive black holes. Its answer is hidden in star clusters. Some of the largest star clusters in our Galaxy are believed to be remnants of dwarf galaxies and hence offer a unique possibility to search for massive black holes in our own cosmic backyard.

Massive black holes in star clusters have never before been detected. But by using state-of-the-art telescopes in combination with the novel and innovative analysis techniques that I developed in my previous work, I will be able to prove or disprove their existence, and pave the way to understanding the formation of the supermassive black holes. This work is only possible to do now, and with the advent of extremely large telescopes on the horizon, it will soon be possible to study similar star clusters in our neighbouring galaxies.

Intriguingly, stellar black holes are a major nuisance when searching for their massive counterparts in star clusters. A group of stellar black holes around the centre of a cluster could mimic the observational fingerprint of a singular massive black hole. On the other hand, stellar black holes are intriguing research objects in their own right, as their fate in star clusters is poorly known. It is likely that many of them are ejected shortly after they form as a result of gravitational interactions. With this fellowship, I will discover how many stellar black holes are retained and expelled in star clusters. This knowledge is crucial to further our understanding of the gravitational wave events that have recently opened up a new window upon our universe.

Over the course of the fellowship, I will perfect my techniques and software, which will ultimately benefit a wide range of observers. This work will also contribute to the success of the Extremely Large Telescope, currently being built with UK participation, which will shape the astronomic landscape for decades to come.

Potential impact
The proposed research project will have an impact on other researchers in the field of astronomy, the academic sector in the UK, and the wider public.

To maximize the impact on other astronomers, data products will be made available together with the project publications. In addition, ambitious software developments will be performed during the fellowship. The developed software will be publicly released and maintained via version control systems. In particular, the software packages that will be developed during this work will facilitate the preparation of new observing programmes, in particular with the upcoming Extremely Large Telescope, and the analysis of state-of-the-art observing data gathered with integral-field spectrographs. In addition, dynamical models to describe star clusters will be developed and published to help the research projects of other astrophysicists working on such objects.

The research sector in the UK will benefit from the availability of state-of-the-art observing data, which will attract international researchers and enable exciting PhD projects with the potential to initiate world-class careers in astronomy. The results on black holes that will come out of this proposal have the potential to generate worldwide media attention, as recently demonstrated by the media coverage on the first image of a black hole, taken in the galaxy Messier 87.

Finally, the research project will be accompanied by ambitious outreach activities to increase the interest of the wider public in state-of-the-art science. In particular, I will design a black hole camera to be used in museum exhibitions and schools. It will enable museum visitors and school students to experience the proposed research project and will help to educate a future generation of scientists.